The Representation of Buddhism in the English Secondary School System - Examining current provision and positing a more accurate curriculum.

I will examine the representation of Buddhism in English secondary education, exploring and documenting the current provision of Buddhism as it is taught in religious education across secondary schools in England